Developing Interpretable and Computational Efficient Deep Learning models for NLP

Introduction:
Deep neural network models have achieved state-of-the-art results in different Natural Language Processing tasks in recent years. Their superior performance comes at the cost of understanding how they work and how their output results can be justified. It is still challenging to interpret the intermediate representations and explain the inner workings of neural network models. The lack of justification for deep neural network models decisions is considered one of the main reasons that deep learning models are not widely used in some critical domains such as health and law. Therefore, there is a need for designing more interpretable and explainable deep neural networks models while reducing their computing requirements.

Research Goals:
This PhD research project aims to make deep neural network models for NLP more interpretable and explainable. As a first step, we will investigate these models' architecture and how each component works. Next, we will try different approaches to reduce the computational complexity of these models and improve their interpretability while achieving similar accuracy and performance. In addition, the research project will investigate how models interpretations can help in designing more data-efficient models. Furthermore, we will investigate designing novel evaluation methods for deep neural networks interpretation's quality.

Research Questions:
Which components of deep neural networks do affect the model's decisions?
How does the interpretability of deep learning models for NLP vary from task to task?
Can different pre-training approaches be more computationally efficient?
Can interpretability help in designing more data-efficient deep learning models for NLP?
How models interpretations can be evaluated?